Exploring the impact of plant-based diets on iodine intake in the UK population

Following a mostly plant-based diet will significantly reduce iodine intake, which cannot be fully compensated through the consumption of iodine-fortified milk-alternative products.